ENHANCED TYRE STEEL RECOVERY PROCESS (ETSRP)

Tyre recycling is changing rapidly. New legislation, declining gate fees and increasing energy costs all require full value to be obtained from every component of material recovered if the recycling process is to remain viable. The two main materials used in tyre manufacture are rubber and steel but, until recently, only the recovered rubber had any real value, the contaminated steel being sent to landfill.
Significant progress has been made in developing a process to clean the steel sufficiently for it to be acceptable as feedstock for the steel mills but the process cannot achieve the required cleanliness, >5% rubber contamination, therefore it has restricted outlets with regards to the type of furnaces being operated by the steel mills. Certainly the target has to be